Activating Methane and other Alkanes by transition metal catalysts

The aim of this project is based around using photochemistry (ultimately solar energy) to activated methane and other alkanes in useful chemicals. 5-10% of oil is used for chemicals but this 5% represents 50% revenue derived from oil. Thus this project is based around deriving value from CH4 and other gases to feed into the circular economy of the energy supply chain.